Designing a weight management pathway accelerator for Grampian GOLD Pharmacies

GLP1s are a new type of medicine that can help treat obesity. Around one third of the population of Grampian may be eligible for treatment but the costs of the medicines and the lack of capacity within the NHS to care for the patients using them has meant that to date very few people can get them on the NHS. With waits for bariatric surgery being up to five years and a growing number of people needing support we need to find new ways to support patients to manage their weight and make the best use of the new medicines that have become available.

Given that we know that obesity has lots of negative health impacts we need to find ways to both afford the medicines and to get the capacity to use them in treatment. This means spending money today to avoid ill health and the costs of treating that ill health later. It also means trying to find new routes of care that don't impact on existing GP services, which are already stretched. Given the lack of NHS paid for treatment many patients have gone private. Community pharmacies are a major route for private treatment with these medicines.

This project aims to use the expertise and capacity that is building up in community pharmacies to treat people with GLP1s and make that available on the NHS. The project will pull together experts, public, patients and community pharmacists to work together to design an NHS service for these medicines. Ultimately, at the end of the 12 week project we aim to deliver a new arm to the weight management pathway for NHS Grampian, a plan for the community pharmacy service that will deliver the pathway and a business case explaining why it would be a good use of NHS funding to support such a service.